Understanding glial cell sensing and shape changing feedback during morphogenesis by integrating simulations and in vivo zebrafish experiments

Cells in developmental morphogenesis require feedback from their environment to find
their correct positions and establish functional shapes. The processes are challenging
to understand in vivo so this project will integrate simulations to provide essential
explanatory power to untangle the complex feedback. The Bentley laboratory are
expert in developing predictive cell simulations and the MacDonald lab are in vivo
experts understanding glial cells, the support cells of the nervous system. In order to
conduct their many supportive functions for neurons, glial cells must be positioned
correctly amongst the synaptic connections, but how glial cells achieve this remains to
be explored.